Afi

Founded in 2006, Novalia is an exciting creative technology company who have developed a unique printed touch technology. We make surfaces interactive.

Our innovative creative technology delights clients and anybody that come into contact with it. We live and breathe innovation and hold 52 patent families to demonstrate this.

Novalia's creative technology has delivered successful award-winning advertising & marketing projects across the globe for some of the world's biggest brands, including Google, Amazon, Disney, IKEA, Pepsi, Coca Cola, Budweiser, Unilever, Leapfrog and McDonald's.

Each of these has been an amazing, one-off bespoke project & the **problem & key challenge** with this as a sustainable business model has always been the associated significant costs, production time and labour-intensive design required.

We have identified an opportunity to produce a lower-cost B2B product **which is our solution to the problem**.

The Afi project will take our technology and productise it into a lower-cost user programmable touch product, which will take the form of pre-printed touch sensitive panels, with pre-programmed sensing electronics already attached; & provided with software all 'in-a-box'. The software will easily enable any designer to assign touch points, programme sounds/functionality themselves through a simple software interface. They would then upload their own sounds and design/produce graphics to mount onto the front of the panels for their clients.

The _Afi_ product will be at a accessible price point & made available to the the wider creative industries, including designers, traditional advertising printers, exhibition stand producers and creative agencies across the UK to easily produce interactive touch panels leveraging their existing design/print production capabilities, with a new product for their existing client base

The innovation is in making our technology more widely available, significantly more accessible and scaleable -- and allowing it to find it's natural applications across creative industries which includes advertising and marketing, publishing, museums, galleries, libraries, music and visual creative arts through the wider creative industries.